Virtual Reality Maritime Safety Training: Navigating Emergency Scenarios in Confined Spaces (VR Emergency @Sea)

Embark on a ground-breaking journey towards maritime safety with our cutting-edge project: the Virtual Reality (VR) Training Application for Enclosed Spaces at Sea. This innovative initiative is designed to revolutionize safety training for maritime professionals, focusing on the challenges posed by emergencies within confined ship spaces.

Objective: Our primary goal is to elevate maritime safety by immersing professionals in realistic VR simulations that replicate various enclosed spaces found on ships, including engine rooms, cargo holds, and storage areas. Through these simulations, we aim to equip individuals with the skills and knowledge needed to navigate challenging scenarios, such as fire incidents, gas leaks, and other emergencies.

Impact: By honing in on critical aspects such as air quality monitoring, proper PPE usage, and specialized firefighting techniques, our VR Training Application strives to significantly enhance the safety and preparedness of maritime professionals navigating the challenges of confined environments at sea. Aligned with industry demands, this project pioneers advanced training methodologies that prioritize realism, interactivity, and the practical development of essential skills for the maritime workforce.